Modelling of nonlinear devices for ultrafast photonics and quantum optics

The PhD project will use a variant of the generalized nonlinear Schrodinger equation (GNSLE) to model parametric processes, in which energy is exchanged between waves through chi(2) and chi(3) effects, and apply the model to the pulse evolution in nonlinear crystals and optical fibers. In this project we will use this model to study quasi-phase-matched (QPM) nonlinear crystals, combining the GNSLE with simulated annealing or genetic algorithms to design the QPM grating to produce (for example) extremely broadband spectra or high-purity single photons for applications in quantum technologies and fundamental studies of entanglement.